Grant Balances 2010 - University of Cambridge

Research activities, aligned with the EPSRC agenda, will be funded across the EPSRC portfolio. The allocations will be made on a competitive basis in the form of pump-priming awards.

Potential impact
The impact will take a different from for each project funded. Those given funding will be introduced to the University-supported activities with which they should interact in the course of this and future research activities. In particular, they will be introduced to Cambridge Enterprise (our tech transfer company) and our Enterprise Champions network, and the IdeaSpace (a small University-owned company which is playing a leading role in our open innovation activities). These interactions will be in addition to many activities going on at Departmental level.